A Rolling Programme of Astrophysical Research at Leeds

Many astrophysical phenomena involve a complicated interaction between physical and chemical processes and fluid dynamics. We intend to use a combination of analysis and novel numerical methods, based on adaptive grids, to investigate such phenomena, in particular those involved in star formation, interactions between stars and their environment, starburst galaxies and active galactic nuclei, pulsar wind nebulae and the magnetospheres of pulsars and black holes. The emphasis is on generic processes that are important in a wide range of astrophysical objects. The star formation theme will combine the theoretical work with molecular line observations, multi-wavelength surveys of our Galaxy and the latest high resolution observations of the circumstellar environment of massive stars.